Modular Synthesis of Medicinally Relevant Macrocycles via Cascade Ring Expansion Reactions

Macrocycles (cyclic molecules with 12+ atoms in a ring) and medium-sized rings (8-11 membered ring molecules) have great potential in medicinal chemistry but are hard to make using current synthetic methods. This iCASE PhD project concerns the development of a novel, innovative strategy by which diverse, biologically important macrocycles can be made more easily. In collaboration with AZ, a modular approach will be developed, based on the rapid assembly of simple molecular building blocks into linear precursors, followed by direct conversion into macrocycles using a novel system of Cascade Ring Expansion (CRE) reactions [introduced by the Unsworth group in their previous publication: Angew. Chem., Int. Ed. 2019, 58, 13942]. This practical, versatile and scalable approach is expected to have major implications for the exploration of macrocycles at various stages of pharmaceutical R+D.

The main aim of this project is to establish CRE as a major enabling technology for the synthesis of medicinally useful medium-sized rings and macrocycles. Expanding the scope of the CRE concept by varying 3 key reaction components in turn is an important objective - new CRE reactions based on variations to the electrophile, the internal nucleophilic catalyst and the terminal nucleophile will all be explored. By combining the new reactions as an overall package, a practical, versatile and modular system for the synthesis of diversely functionalised medicinally relevant macrocycles will be established. Expanding the CRE concept to longer cascade processes based on substrates containing multiple internal nucleophiles is also a key objective. Translating the CRE methods, and the molecules made, into medicinal chemistry is a major driver in this project and pathways to enable this will be explored through collaboration with project partners at AZ. To facilitate this, we will look to establish a series of protocols by which a diverse collection of simple molecular building blocks can be assembled into functionalised linear precursors to CRE is as efficient and streamlined a manner as possible. These precursors will then be cyclised into macrocycles and medium-sized ring using CRE. Bioassay of the products made will be conducted to assess which have useful biological properties for drug discovery applications. These assays will help guide the design of further products, optimising towards macrocycles with greatest medicinal potential.